Bio-control of grain storage insect pests

To develop a mycoinsecticide for the treatment of grain storage structures to control grain pests commonly found in UK & EU grain stores. The project will ensure that the product is safe and efficacious, but will also develop technology that will stimulate the development of mycoinsecticides in other agricultural and horticultural markets.